Exploring the use cases of predictive analytics in insurance automated decision making systems for institutional socio-historical redress

TBC 2026/27 - student withdrawn 28.11.2024, appeal re medical grounds, reinstated to re-commence AY26/7 must pass PhD progression